QUark Tools

QUark Pathway tools will return NHS patient's data back to them (with added value) in the form of unique NHS patient pathways (timelines). The "normal" method would be to use apps on patient's own devices (in order not to discriminate alternative methods